Active and passive Ingredient wet Milling (AIM)

"This project evaluates the feasibility of applying ConCor wet milling technology to the dispersion and deagglomeration of nanomaterials and the production of nano emulsions within the Pharmaceutical Industry.

Whilst the importance of the application of active and passive nanomaterials within the Pharmaceutical industry has been identified, many applications are still at an early stage of development.

Technology road-mapping indicates that one key process area is the efficient and effective dispersion of nanomaterials at industrial scales. Often presented as powders, nanomaterials tend to form agglomerates of primary particles, mainly due to van der Waals' forces, that are orders of magnitude larger than the primary particles. These need to be dispersed back down to primary particle sizes if the effects of the nanomaterials are to be exploited and then evenly distributed within the target product. Nano scale emulsions are another area of increasing interest, as many delivery systems include insoluble APIs in liquid form, e.g. anaesthetic emulsions, and these can benefit from droplet size reduction. This requires similar approaches to particle dispersions as the problem of inter particulate forces are common to both.

Whilst sonication and media milling have been used at smaller scales, and high pressure homogenisers and high shear mixers at larger scales, there are clear drawbacks to the use of these technologies.

As an alternative, ConCor technology has been demonstrated to provide a number of benefits over a range of nanomaterials. This project aims to test the feasibility of applying ConCor technology to meet this need within the Pharmaceutical Industry by designing and building a small-scale hygienic system and testing it on up to 3 material systems.

In addition to the results obtained during the project, the resultant ConCor system will be made available for further testing and demonstrations at the end of the project."